Black hole physics and holography

Paul Rodgers will develop research in the area of black hole physics and holographic correspondences.
There are two main lines of research:

1) Scalar fields in a charged or rotating Anti-de Sitter black hole background are afflicted by two kinds of instabilities, namely the superradiant and near-horizon scalar condensation instabilities. As a result, there are novel black hole solutions with scalar hair in these theories that have been found in the last years. It is well known that fermions cannot be superradiantly scattered in similar black hole backgrounds. This is closely connected and justified by the so-called Klein paradox. However, the very same argument that suggests the existence of the near-horizon instability for scalar fields also hold for fermions. This raises the possibility that fermions in AdS black holes can lead to an instability and, consequently, to novel black holes with fermion hair. Can this happen in charged and/or rotating backgrounds? These are some of the problem that will be addressed during this Ph.D.

2) Recent studies indicate that, at least in some de Sitter backgrounds, the strong cosmic censorship conjecture can be violated. More concretely, in four spacetime dimensions it can be violated in static de Sitter backgrounds but not in rotating black holes. How universal are these results, that is to say, what are the key ingredients that a background needs to have to preserve or violate this conjecture. For example, does the presence of rotation always preserve the conjecture? Is this a property of the Einstein theory exclusively in 4 dimensions or is it an intrinsic feature of the theory that holds in any dimension. During this PhD these questions will also be addressed.
To achieve these aims two main methods will be used: a) holographic dualities (aka gravity/gauge theory correspondences), and b) when necessary, numerical schemes to solve the coupled systems of Einstein's differential equations.